Healthy Habits Technology

Healthy Habits Technology CIC is a unique, innovative platform with a mission of integrating the latest wearables and AI-based algorithms connecting people with the common goals of increasing physical activity, reducing obesity and improving health, and assisting health providers make better informed decisions.

Our service allows people to record daily physical activity and monitor progress and key outcomes on both mobiles and desktop devices. Data can be collated at an individual, organisational or group level to provide evidence-based outcomes and achievements. The technology is ready to be piloted across our six target customer areas including families, schools, workplaces, sporting clubs, youth clubs providers, health related community and statutory organisations, particularly in areas of high deprivation and poor health outcomes, to improve physical and mental health and encourage people to engage with health initiatives.

HHT's vision is to empower people to achieve their best possible state of health and well-being. HHT connects all community activities onto one platform to improve the health outcomes of all members of our community. Our service is unique because it a simple connected programme that benefits users and stakeholders.

Our technology uses an Outcome Based Accountability model, allows organisations to report on the wellbeing activities they provide as well as the quality of that provision and its impact to provide a full view of health and wellbeing.